Transfor-methane: Integrated Transformation of Dairy Slurry into recovered Nutrients and Clean Energy

WASE has developed a novel reactor that processes wastewater and cattle slurry and recovers energy from the waste as biogas. The reactor applies electricity across a mix of waste and microbes to break down material 6 to 10 times faster than traditional anaerobic digesters.

This project aims to prove that nutrients can also be recovered from slurry as a concentrated solid, giving farmers a substitute for expensive chemical fertilisers that are themselves environmentally damaging to produce.

WASE will collaborate with the UK Agri-Tech Centre to design, build, and test a lab-scale prototype that combines this reactor with a downstream solid-liquid separation step. The system will be trialled on two feedstocks: digestate from a UK industrial anaerobic digestion site, with a nutrient profile comparable to dairy slurry and currently spread on farmland; and dairy slurry representative of UK dairy farms. The project will also design a farm-scale prototype with input from farmers and other stakeholders, and assess its environmental and economic benefits.

Outputs will address farming needs around slurry storage costs, regulatory compliance, and cheaper fertiliser substitutes, with wider benefits for soil and water quality, air quality and greenhouse gas emissions, renewable energy generation, rural development, and the circular economy.